Investigating the feasibility of flash sintering for battery cathode production

UK Based SME, Batri seeks to collaborate with Lucideon and the Future Manufacturing Research Institute (FMRI) at Swansea University (SU), to create a next-generation, UK-produced EV propulsion battery. The project aims to disrupt lithium-iron-phosphate (LFP) dominance by creating a novel sodium-ion battery (SIB) reducing both the cost and environmental impact of EV battery manufacturing.

By utilising a novel Flash Sintering method for cathode production, the project aims to reduce energy consumption of battery material synthesis and increase cell performance. This UK-based supply-chain improves overall sustainability, and the overreliance and associated environmental impacts, of lithium-ion use across the industry.

By creating a new sodium-ion battery chemistry using sustainable UK-sourced materials, this pioneering project will pave the way for a new standard of sustainable EV battery technology. This removes the necessity for energy-intensive mining for cobalt and lithium, providing significant carbon savings in line with UK net zero emissions targets. This advancement into a new technical field also represents significant progress for Flash Sintering to contribute to the UK's growing reputation as a world leader of developing and applying this highly energy efficient process.